'Consider Male Eating Disorders': A creative approach to improving access to treatment in primary health care for men and boys with eating disorders

This project will create a 5-minute animated training film that communicates the lived experiences of men and boys with eating disorders (EDs) to a primary audience of GPs and practice nurses. The number of men and boys affected by EDs has been steadily increasing in the Western world, yet EDs are still largely perceived to be a 'female' problem. Medical practitioners receive minimal training on male EDs, and may therefore be ill-prepared to consider an ED diagnosis in men and boys, or lack awareness of the particular challenges men and boys face in seeking medical help because of the constraints and expectations of our gendered society.

In developing the animation, we will draw on research conducted and partnerships formed during the AHRC-funded Research Network 'Hungry for Words: an interdisciplinary approach to articulating, communicating and understanding male anorexia', which investigated three types of personal narratives (literature, online ego-documents, client-led oral accounts). As part of the original Network, workshops on male EDs were held for secondary school students, teachers, and university students and staff, but we also identified GPs and practice nurses as new potential beneficiaries of our work, since negative initial contact with primary care practitioners was a recurring theme in our corpus. Our analysis of the narratives pinpointed key themes that should be routinely considered when diagnosing or treating males who present an ED, including the association of EDs with homosexuality in heterosexual men, the role of sport and over-exercising, and the perception of extreme eating behaviour such as bingeing and purging as 'unmanly'. We also explored creative ways (e.g. through poetry and film) of conveying lived experiences of men and boys with EDs to a broad public.

The animation, which will communicate both patients' perspectives and the latest NICE guidelines, will be designed and developed in collaboration with GPs, nurses, our partner charities (First Steps ED and MaleVoicED) and animation studio Woven Ink. It will be made freely available on our project website, promoted through a well-publicised launch event, used in the professional training delivered by our partner charities, and distributed via the networks of our partners and the medical practitioners on our Advisory Board.

With male EDs on the rise, this animation represents a timely intervention that will improve training for primary health practitioners and contribute to ensuring men and boys with EDs are diagnosed and treated at the earliest opportunity.

Potential impact
The primary audience for the animated training film will be GPs and practice nurses. Targeting a gap in the current provision of training for primary care practitioners, the animation will equip GPs and practice nurses with the knowledge they need to consider an eating disorder (ED) diagnosis in male patients. More specifically, it will raise awareness of the prevalence of male EDs, highlight best practice in the diagnosis and treatment of male EDs, and communicate the challenges faced by men and boys with EDs when accessing primary care because of the constraints and expectations of our gendered society. By combining NICE guidelines with personal narratives in the format of a short, engaging and accessible film, we will make these messages memorable and meaningful for our target audience. We will collaborate closely with GPs and practice nurses at all stages in the design and development of the resource, publicising and disseminating the final product through the networks of members of our Advisory Board and aiming to secure the film's inclusion in training programmes for primary care practitioners (e.g. as a module provided by the Royal College of GPs).

In addition to our main audience of GPs and practice nurses, we anticipate that the animation will benefit all those who provide pastoral support to men and boys affected by EDs, including charities, education professionals in pastoral roles, and carers. Our two partner charities (First Steps and MaleVoicED) will employ the film in the training they deliver to health and education professionals and disseminate it via their networks, and it will also be shared with Mental Health First Aid and eating disorders charity Beat. By raising awareness of male EDs and the particular challenges men and boys with EDs face, the animation will enable those in pastoral roles to support male EDs sufferers more effectively in accessing primary care.

The ultimate beneficiaries of the project will be men and boys with EDs. The animation will give voice to their lived experiences, conveying those narratives to primary care practitioners (and, secondarily, to those in pastoral roles), with the final aim of improving the healthcare experience of male EDs sufferers by cutting rates of mis- and delayed diagnosis and promoting patient-centred care. There is also potential for the project to raise awareness of the experiences of other EDs sufferers with symptoms and backgrounds perceived to be 'atypical', e.g. BAME and LGBT+ people.

We also anticipate that the animation will benefit society at large by contributing more broadly towards creating a healthcare environment in which everyone (but especially men and boys) is encouraged to communicate concerns about food, weight, shape and related mental health issues to healthcare professionals, charity staff and others, and in which these professionals are trained to engage them in helpful conversations about problems, treatment and recovery.